Environmental Nanoscience Initiative (ENI) Knowledge Exchange Fellowship

Nanomaterials can be used across a range of different sectors to bring about benefits, including the potential for systems to sense and act upon their environment; to improve medical diagnosis and treatment; to generate or harness power; to reduce weight and fuel consumption; to enhance waste treatment; and increase performance and strength. As such, the research in this field is multidisciplinary, presenting communication challenges for the exchange of knowledge between researchers, regulators, and industry. The work within the Environmental Nanoscience Initiative (ENI) Phase 2 programme was designed to address the potential impacts that nanomaterials may have on the environment in its widest form. This Knowledge Exchange Fellowship is designed to help promote the dissemination and understanding of the research outputs to key bodies and individuals who have been identified has having an interest in this area. In doing so, the Fellowship will bring together the researchers from across the programme through a series of visits and consolidate their individual research outputs to provide a cohesive statement of the current understanding within specific sectors. These statements will be obtained using a combine, communicate, and collaborate approach promoting the development of these multidisciplinary collaborations.
The knowledge exchange between the different interested parties will be achieved by:
- Visiting and meeting with Phase 2 contributors, regulators and industry bodies to develop an understanding of the different communication and information needs of the different groups;
- Developing case study illustrations, using Phase 2 contributor outputs to highlight current research within different areas and promoting their academic papers and other research outputs;
- Using the case studies and communication needs of each group to develop short communications (leaflets, presentations) that can be used by other interested parties to disseminate research outputs from the Phase 2 programme of research;
- Promoting a clear visual identity and web presence for the ENI community;
- Running an industry-centric workshop in a central location where researchers can actively network to kick start collaborations;
- Developing a nano-engagement toolkit to promote exchange within the nanoscience community;